Immersive exhibition stands

Our extended reality (XR) hybrid exhibition stands fundamentally changes the way companies engage with customers and the public at physical trade events. By engaging with XR headsets trade show delegates can access a far wider immersive experience than they would usually receive on a physical trade stand. At the heart of our innovation lies the creation of a 'digital twin' of physical trade stands, enabling delegates to interact with client products through XR headsets. We have already successfully implemented this approach for a leading medical company, our proof of concept showcased interactive product exploration and virtual engagement with Key Opinion Leaders.

Building on this success, we aspire to further enhance our hybrid trade show solution by leveraging the mixed reality capabilities of the latest XR headsets to seamlessly blend the virtual and physical worlds. Using the headsets delegates will be able to interact with virtual models of clients' products while remaining within the physical trade stand. Our goal is to scale this immersive experience across a range of sectors, offering a dynamic platform for product exploration and expert interaction, enhancing the overall trade show landscape.